Controller interface

TerrainHopper manufacture unique on/off road mobility devises for all ages and types of disability. Through this voucher we will be able to further enhance our products and grow our business, generating local jobs.